Imagining Our Futures: Futures Thinking with People with Learning Disabilities

This project will use inclusive creative arts practice to develop futures thinking approaches in collaboration with people with learning disabilities. Futures thinking describes the systematic harnessing of the imagination to develop tangible solutions that improve people’s lives. As a practice driven by social equity, futures thinking asks ‘Who gets to imagine the future?’ This proposal is motivated by recognition that people with learning disabilities are structurally excluded from imagining and designing how our world might be. This is the case even in relation to issues that directly affect them, such as education or housing.
The embracing of what has been termed ‘imagination work’ has become a key principle in transformative political philosophies, which argue that social innovation depends on our ability to imagine alternative ways of being. These practices are increasingly utilised in community-led development to enable the imagining of more equitable solutions to contemporary challenges.
To date, futures thinking has not engaged with the context of learning disabilities. We believe, however, that it has particular relevancy for three interconnected reasons:
First, people with learning disabilities continue to face complex and ‘stuck’ social problems. There is a need to actively imagine new social contracts and service design that enable a more empowered learning disability citizenship.
Second, people with learning disabilities continue to be largely systematically excluded as active participants in research, service design and policy development. They experience epistemic injustice through being ignored, denied a voice and disbelieved.
Thirdly, people with learning disabilities often need additional support thinking about and planning for future events. Working memory difficulties, including both recall and prospective memory, can be impaired. This is reinforced by low social expectations, meaning people with learning disabilities may never have been encouraged to think about or dream their future.
‘Imagining Our Futures’ recognises the interconnection between these three elements and seeks to address them through a practice-led, action research project. This will be conducted in partnership with arts organisation Open Theatre Company and in co-production with their community of learning disabled and autistic artists, who have collaborated in the development of this project. We will work together to deliver our three core objectives:
Objective 1. To undertake open exploration with learning disabled artists of how creative arts might support futures thinking.
Objective 2. To co-produce with learning disabled artists a workshop series and accompanying resources designed to encourage futures thinking.
Objective 3. To deliver, as demonstrator case studies, futures thinking workshops in real-world contexts to learning disabled participants.
Through fulfilling these objectives we will design, test and implement creative inclusive methods to support people with learning disabilities engage in futures thinking about issues that affect them and society at large. Our demonstrator projects will take place in the contexts of housing and education and, through video documentation, will provide powerful case studies of the potential of our approach. We will also produce an Imagining Our Futures Toolkit, consisting of workshop plans, activities, video and accessible information to support delivery of imagination work practice with people with learning disabilities. This will be made freely available for download and uptake supported through train-the-trainer activities.
This highly novel project is based upon strong existing partnerships which brings together academic, practice and lived experience expertise. It will demonstrate the transformative potential of arts-led research to innovate future solutions for social change.